Analysis of Asteroid Bennu, returned by NASA’s OSIRIS-REx

NASA’s OSIRIS-REx visited asteroid Bennu and brought back 121g of regolith in Sept 2023. Preliminary findings show that there are multiple lithologies of heavily aqueously altered material composed of phyllosilicates, carbonates, magnetite and sulphides, with rare primordial (pre-accretionary) silicates. The scientific questions to be answered, based on our preliminary work on Bennu are: (1) what is the nature of the pre-accretionary silicates in Bennu? and (2) what was the composition of the fluid that altered Bennu? To answer these questions we will undertake oxygen isotope analyses on the pre-accretionary olivine/pyroxene grains that make up a minor component [3], and oxygen isotopes on the precipitated carbonate and other secondary phases. This will enable us to deliver our essential contributions to NASA and the mission's Science Analysis Team.